Spatial optimisation of catchment-scale natural flood management strategies

This project aims to use the latest hydrological and hydrodynamic models with multi-objective optimisation genetic algorithms (GA) to approximate the Pareto-optimal set of NFM trade-offs. The aim is to then create a transfer learning model to reapply the Pareto set for different catchments, using just remote sensing and hydrological input data. The transfer model will be benchmarked against the GA and industrial NFM suitability tools.